The British Quinoa Company

The British Quinoa Company is the only company in Britain to grows quinoa for the human consumption market. We require funding to help us create herbicide residue data for quinoa, which will lead to the approval to use several herbicides in our quinoa crops. This will ensure we can successfully expand our operation to fulfill market demand.